Topological Materials: Half Heusler Alloys

Recent years have seen an explosion in the interest in materials where a large spin-orbit interaction can lead to a non-trivial topological order of the band structure. The most widely studied class of such materials are the topological insulators (TIs), such as, for example, Bi2Se3 or Bi2Te3. TIs have a large band gap in the bulk of the material and gapless conducting surface states which are protected by a combination of time reversal symmetry and spin-orbit interactions. These surface states typically have a single Dirac cone-like dispersion relationship and locking of the electron spin to the momentum, resulting in a number of unique phenomena. In addition to the intrinsic scientific interest, TIs have been suggested for application in Quantum computing - where the protected nature of the surface states might lead to significantly longer de-coherence times for qubits, or the exploitation of exotic particles such as Majorana fermions - or in spintronics - where the spin locking of the surface states could be used in spin filtering.
Although the binary alloys have received the most attention to date, their comparative difficulty to fabricate in thin film form, volatility and toxicity make them unattractive for developing applications. In the last few years there has been growing interest in a class of ternary alloys, the Heuslers and half -Heuslers for these applications. This project will aim to develop a growth capability of such materials and eventually integrate them with magnetic and superconducting materials. To grow the materials we will adapt an existing ultra-high vacuum chamber to be able to co-deposit the ternary alloy by dc magnetron sputtering onto heated substrates, allowing a full control over the material composition and growth process. Initial characterisation will be by local facilities in Leeds, such as electron microscopy, X-ray diffraction and electron transport measurements, although eventually, successful materials will need to be measured at central facilities such as the new ARPES beamline at the Diamond light source.
The successful applicant will have a background in physics or materials science and a strong interest in experimental work. Experience with thin film growth and characterisation or electron microscopy would be highly beneficial.